Birmingham City University and Daventry Metal Products Limited KTP 24_25 R2

To embed design of reconfigurable fixturing and SMED principles into an SME, coupled to the use of 3D printed tailored fixture elements achieving optimal process efficiencies from robotic welding cells for the manufacture of precision fabrications